De Montfort University and Generation Phoenix Limited (AKT3) 2024

This project, a collaboration between Generation Phoenix and De Montfort University, aims to transform post-consumer fashion leather waste into high-quality materials through advanced fibre characterisation and processing techniques. By recycling post-consumer leather, the initiative reduces landfill impact, promotes fashion circularity, and meets market demand for sustainable circular fashion materials.